Primary prevention of invasive cryptococcal disease using fluconazole prophylaxis in HIV infected Ugandans

The initial stages of HIV disease are very similar in Africa and resource rich countries, but after AIDS develops, survival is poor in most African countries. This difference is attributed to poor availability of the drugs for treatment of HIV infection (antiretroviral therapy, ART) and inadequate diagnosis and treatment of opportunistic infections. Although there have been major international efforts to increase access to anti-retroviral drugs in Africa, limited infrastructure means that access to ART is still severely restricted: even in areas where ART is available, there are often waiting lists. Prevention of opportunistic infections in the HIV infected is therefore a high priority as it permits healthy survival until ART becomes available.

Invasive cryptococcal disease is one of the major causes of life-threatening illness in HIV/AIDS patients in Africa and other parts of the tropics and may cause up to 20% of deaths. Established cryptococcal disease is difficult and costly to treat; it is often a terminal diagnosis in countries with limited resources and access to drugs. Prevention of cryptococcal and other fungal diseases could have a considerable impact upon morbidity and mortality in Africa, especially in those unable to access or who are waiting for ART.

Studies in the USA and Europe suggest that regular use of an antifungal drug, fluconazole, may prevent cryptococcal and other fungal diseases. Similar studies have not been done in Africa but the higher incidence of cryptococcal disease in tropical settings means that there could be an even greater impact on morbidity and mortality. Generic fluconazole is now freely and cheaply available in Africa, meaning that the strategy of using fluconazole to prevent cryptococcal disease has become increasingly attractive, especially as established disease is so difficult to treat.

This study has already commenced in partnership with TASO (the AIDS Support Organisation), the leading HIV care organisation in Uganda. 669 participants have been enrolled into a double blind study to compare the efficacy and safety of fluconazole with placebo, measuring cryptococcal disease and mortality. However, the incidence of cryptococcal disease has been lower than anticipated due to the extensive use of ART at the study site and screening out of participants who are most at risk. We are now seeking an extension to this study allowing enrolment of a further 870 patients thus ensuring that the study is sufficiently powerful to enable us to make firm conclusions about the benefit of this intervention.

Technical abstract
Invasive cryptococcal disease is one of the major identified causes of life-threatening morbidity in HIV infected individuals in Africa, accounting for up to 20% of the deaths in advanced HIV disease. Although universal access to antiretroviral therapy (ART) would greatly reduce the incidence of cryptococcal disease, only 1 in 6 Africans who need ART are currently receiving it. Cryptococcal disease remains a major problem, both in those who cannot access or who are waiting to access ART and in those starting on ART where it has become increasingly recognised as an important illness associated with immune reconstitution. Treatment of established cryptococcal disease is difficult, expensive and has a poor outcome, even when resources are freely available. Trials in the USA and Europe suggest that antifungal prophylaxis may be effective in preventing cryptococcal disease. Prevention of cryptococcal and other fungal diseases in an African population could have a considerable impact upon morbidity and mortality.

We are undertaking a double blind randomized placebo controlled trial of fluconazole as primary prophylaxis against invasive cryptococcal disease in HIV infected Ugandans. Late commencement of the study, a lower cryptococcal incidence due to screening for cryptococcal antigen at enrolment and the use of our trial site as one of the main Ugandan ART roll-out centres has meant that the number of events has been lower than anticipated and we are now seeking funding for an extension of the trial

669 participants (original sample size 590) with CD4 counts less than 200 have already been enrolled and randomised to fluconazole 200mg three times a week or placebo. We wish to recruit a further 870 patients to enable sufficient power to address the primary outcomes of time to invasive cryptococcal disease, mortality from cryptococcal disease and all cause mortality. The trial will need to be extended by a further 19 months from November 2006 to achieve this. Sample sizes are calculated on a basis of a 75% reduction in the incidence of cryptococcal disease and a 35% reduction in all cause mortality. A cost effectiveness analysis of fluconazole as prophylaxis will also be done.

We hope to show that fluconazole is a cheap, simple to use and effective intervention for patients with HIV/AIDS in Africa, which will have a particular role in keeping patients healthy and improving survival in those unable to access or waiting for antiretroviral drugs.